The use of super-resolution microscopy to analyse delivery of extracellular vesicle carge

Extracellular vesicles (EVs) are emerging as important regulators of a variety of normal
biological processes in cells and organisms across the eukaryotic and prokaryotic
kingdoms. They are small vesicles that can carry several types of cargo, including RNA,
proteins and lipids; they can be released by one cell and taken up by nearby or more
distantly located cells. This transfer is associated with the delivery of EV cargo into the
recipient cell and an ensuing biological response; EVs therefore represent a hitherto
under-explored mechanism of intercellular communication.